Development of a Digital Food Safety Inspection Platform for Local Government and Food Businesses

**Public Description**

Founded by James Miller, an expert with over 25 years' experience in the food industry, Grape Software is an innovative food technology company based in the North East of England who are seeking to revolutionise the process for undertaking food hygiene inspections in the UK.

To achieve this, Grape Software is developing an innovative digital food hygiene inspection platform for use by both UK food inspectors and food businesses, which will incorporate AI technology to maximise efficiencies.

This system significantly improves upon the antiquated and laborious process currently in use, which has remained unchanged for over 30 years, being largely paper-based and relying on non-standardised handwritten documentation. By centralising food safety data into one location, it mitigates the risk of businesses losing track of their documentation and simplifies the process of sharing this with inspectors.

Through this platform, which will facilitate, streamline and modernise food safety inspections, Grape Software aims to raise food safety standards on a national level by:

* Providing a convenient and easy-to-use tool, accessible from any web-enabled device, which contains standardised inspection forms, saving inspectors time and paperwork, increasing their productivity.
* Enhancing food businesses' awareness of the actions required to achieve a high food hygiene score, minimising subjectivity and ambiguity within the process and promoting a more proactive approach to food safety management.

By addressing the existing inefficiencies, Grape Software seeks to increase customer trust and confidence in food hygiene inspection ratings, contributing to the overall improvement of public health in the UK.